Assessing the Impact of Different Audio Description Strategies on Conveying Humour: A China-based Reception Study

This PhD project investigates how different audio description (AD) strategies
impact the perception of humour among visually impaired persons (VIPs) in
China.
This research question can be divided into two sub-questions:
1. Can strategies for translating humour in text-based media be applied to
convey humour in AD? If not, what are the AD-specific translation
strategies?
2. Do VIPs have particular preferences when consuming AD for humourous
enjoyment? If so, what are they?